OMA

Anyone who has tried to hold a video call with a squirmy two year old and a faraway relative will know - keeping a young child engaged and a grandparent involved is a difficult task. Yet many families already rely heavily on digital services like video chat and messaging to keep in touch with family, or when parents themselves have to be away from home. Research shows that when caregivers and children read together, children learn more and relationships are supported. With families more dispersed than ever, sometimes you can't curl up with a book face-to-face. OMA is an innovative child- and grandparent-friendly platform that helps families keep in touch through stories, learning, and play. It offers high-quality, diverse, curated content, in a beautiful and easy-to-access design, based on the most up-to-date research on children's literacy. Our platform enables families who cannot physically be together to nonetheless maintain closeness through digital interactions that are more sustained, meaningful and fun. OMA works by combining eReaders with video chat services, adding in light-touch interactivity designed to enhance family relationships and help children learn.